Investigating and harnessing the power of yeast biofilms

I am interested in the SoCoBio DTP due to the skills that will be provided by the programme to help me with my future career aspirations in academic or industrial research. The opportunity to undertake two rotations within the first year of the project is something that particularly drew me to the programme as it would provide me with multidisciplinary experience as well as skills from different laboratories that would allow me to become a more well-rounded researcher. This alongside the professional internship for PhD students would help develop me into not just someone who can undertake research but can apply my skills to diverse settings greater enhancing my career options after completion of the programme.

I consider myself a good fit for the SoCoBio programme due to my previous research experience which has provided me with a foundation for a research degree. I am currently completing a master's by research in biochemistry focused on protein structures. This fits particularly with my project preferences as I have gained experience in proteomics and analysis of these proteins utilising NMR, SAXs, crystallography as well as bioinformatics. I have also gained experience in vesicle production while understanding interactions between these vesicles and particular proteins. Throughout this degree I have developed my ability to carry out and plan experiments as well as thoroughly analyse data through numerous bioinformatic programmes such as Scatter. Furthermore, while working within a pharmaceutical company I gained an understanding of research within industry and how consumer demands shape the research carried out. For example, the development of alternative materials to those classified as carcinogens. I have also attended python, Git, shell and bash programming courses which has greatly helped me to better analyse large data sets produced from experiments.